The mechanisms of cognition in bees and flies

The project will use the complimentary strengths of the honey bee and Drosophila systems to examine how the tiny insect brain is capable of complex cognition, sleep and consciousness (1-3). It will use a combination of neurogenetics, imaging, electrophysiology, behavioural analyses and computational modelling to probe what circuit features of the insect brain can support working memory, sleep, consciousness, classification, attention or multimodal learning. Applicants should have a background in neuroscience and ideally experience with insect systems or computational neuroscience. The project will be managed jointly between the School of Physiology, Pharmacology and Neuroscience at University of Bristol and the School of Natural Sciences at Macquarie. The student will be supervised by Dr James Hodge (UoB) and by Professor Andrew Barron (MQ).